SustAinable BiOdegradable Tooling SABOT

Base Materials is a significant manufacturer and supplier of tooling board widely used to create tools used in the composites industry for the manufacture of composite components. Tooling board is particularly environmentally unfriendly because the construction of tools from tooling board results in high levels of waste because it is non-recyclable and the majority of it ends up in landfill; furthermore tooling board resin formulations are created from non-renewable resources. We have conceived of a novel tooling board formulated from renewable resins that will help to offset the carbon footprint of conventional materials. Furthermore we propose to develop the technology such that it has full process control.